Imaginative Caminos

This project will consist of creative and critical and pedagogical elements.

For the creative element, Borderline will comprise poems in three movements of being and becoming - blackness, queerness and disability - and the poetic persona's chronological passage through these realisations of self against the backdrop of a city that, in many ways, reflects the multiple shifting identities of the journeyman poet himself. This will be a personal and cultural memoir, told through an intersectional viewpoint, charting the progress of a person to wholeness and a city towards community. It will take as its guide the distinct voices and personalities of Manchester itself, and its thriving poetry scene - one ear pricked to the rhythms and movements, the cadence and histories. By contrasting the poet with the city in which he resides, Borderline will seek to reveal the inextricable links of community and personal history into one larger narrative of belonging.

For the critical and pedagogical part, Imaginative Caminos: Intersectional self-determination in the poetic voice of minority poets engaging with Commonword in Manchester from 1977-2022 will be a critical response to the Commonword archives, covering some 45 years of supporting local writers, with a view to mapping the ways the charity has supported diverse voices in the city, and developing an accessible framework to support marginalised writers, particularly Black writers, working holistically in the future. In Imaginative Caminos, I will look at poets living, working and publishing in Manchester; exploring their contributions towards shared dialectics of belonging, identity and self-determination; and how this is expressed as a poetry that feels inherently of the city itself, with an international sound and voice, informed by black, queer, disabled and other minority language of belonging. Specifically, I will look at LGBT and disabled Black British poets writing or publishing in Manchester, and the places where their poetry coalesces into new language for expressing the uniqueness of individual experience tied to shared meta-narratives (city identity, sexuality, race, disability, class).

Focusing on this Manchester-specific archive material, I will explore the timbre and shape of its poetic voices, reading (against other critical accounts of contemporary poetry by Romana Huk, Eli Clare and Corinne Fowler) poets' connections to the city's minority communities, and the opportunities there were for engaging with a vibrant and diverse poetry scene. I will consider written and recorded media that represent the Mancunian poetry scene, such as community publications and literary albums produced in the past 45 years. I will also consider the role of organisations like Commonword in curating that poetry scene on page and stage, in the community and professionally. My critical study will, like my creative work, read its subjects as intersectional writers, such as Vahni Capildeo, Afshan D'souza Lodhi, Jamal Gerald, Okechukwu Nzelu, Maya Chowdhry, Hafsah Aneela Bashir and Barbara Burford. For the benefit of others working in the sector, I will also create a toolkit for supporting marginalised writers holistically, which will build upon the successes of Commonword's work and make the benefits of this learning available to a wider range of practitioners in the literature and writer development spheres.